G-Sense

The project consortium: M-Solv (a process developer), Thomas Swan (a graphene manufacturer), Printed Electronics Ltd
(an inkjet ink formulator) and the University of Surrey, aims to bring innovations to capacitive touch sensor (CTS)
manufacture. In a typical consumer device, CTS comprises of structured transparent conductors (TC), which sense the
capacitance variations when fingers approach. Conventional CTS are made of indium tin oxide (ITO). However, indium is
known to be scarce and hence expensive in the near future. This project will explore the use of silver nanowire (AgNW),
together with graphene to replace ITO for fabricating CTS at a much lower cost. We have developed optimised silver
AgNW films and made functional CTS based on such coatings. We also have recently filed a patent for depositing
graphene platelets (GP) onto networks of very low density AgNW to change its sheet resistance by orders of magnitude
from Mohm/sq to less than hundreds ohm/sq. The project takes the idea further and aims to revolutionise the technical
approach of CTS manufacture by printing GP onto AgNW networks to directly form electrodes for CTS, while the industry is
currently manufacturing CTS by depositing large area of transparent conduct and subsequent patterning to structure
electrodes. Two printing techniques, inkjet printing and relief printing, are chosen to demonstrate the idea of the project; the
low cost AgNW/graphene structured film, the material-on-demand approach, and the rapid selective deposition techniques
can provide massive cost advantage (~10x) to CTS manufacture.

Potential impact
Project success has clear financial impact and can potentially place the UK at the forefront of a multi-billion dollar industry
and more importantly a market where the potential of graphene can be truly realized. In recent years the market for
Capacitive Touchscreen Sensors (CTS) has grown to 2 billion units or $40 billion per annum driven by the smartphone and
tablet markets. However the commercial impact maybe more general as the growth is forecast to continue with 15% CAGR as touch technology is adopted in ultra books, laptops and more widely: e.g. automotive controls, white goods, medical,
industrial, etc. The introduction of our novel CTS will mean M-Solv, as the end user in the consortium will have a
sustainable, differentiated and low cost product with strong IP giving a significantly competitive advantage.
A successful project will also result in financial success for the other industrial partners. Thomas Swan can sell graphene
products in kg scale quantities (£100K) while Printed electronics Ltd can make profits from £150K worth of graphene based
ink, based on materials used for every million phone-size CTS sold. For both of these partners, the project is a good
starting point to open up new market opportunities and increase their market share of the graphene and conductive ink
industries, which will generate a forecasted $2 billion and $100 million respectively in revenue by 2019 [IDTechEx].
Outside the consortium, there are benefits to the machine supply chain (£1M). There is also potential to support AgNW and
graphene based businesses in the UK by supplying equipment and materials.
The project will generate funding for future R&D and research student training at the University of Surrey, by licensing the
IP developed for AgNW/G based electrodes. There will be opportunities for UK-China and China-UK, travel & working
abroad with the potential collaborations between the consortium and M-Solv's Hong Kong-based parent company CNI.
The replacement of ITO by our proposed technology may have significant health implications. Indium is a toxic material and
its continued mining to meet the industries needs has detrimental effects on the health and safety of miners.